The Money Home Game

Kaleider makes interactive, playable artworks that tour to arts programmes around the world. In the last 5 years we have performed 274 gigs in 12 countries on 4 continents to more than 120,000 people.

We are a non-commercial arts producer working in public space, so although we produce excellent IP and bring high social value to hundreds of thousands of people, it is not a market for high financial profit.

In this project, we will develop a strategy to exploit IP to new, higher yield markets. We will pilot this strategy with our hit theatrical show-game The Money.

In the last 10 years Kaleider has toured The Money to 5 continents and some of the world's most prestigious venues. We have made two TV pilots and produced a West End run in the heart of London. The Money has a fanbase all over the world.Now, we want to publish The Money as a game.To do this we need upskilling and specialist advice and support, as well as research, development and playtesting. With the support of Innovate UK, we will devise a strategy for productisation that will open new revenue sources, supporting and growing our business.